Strengthening Civil Society: Linking theory, practice and policy to improve inter-organisational partnerships for international development

This research aims to generate knowledge and policy recommendations that can enhance the capacity of organisations to
establish and foster sustainable, interdependent and effective partnerships.